Establishing the Need - Finding the future market for UK Quantum Random Number Generators

Danish physicist, Neils Bohr, said "it is difficult to make predictions, especially about the future." However, to efficiently commercialise?Quantum Dice's?Quantum Random Number?Generator (QRNG)?technology, the company must have reliable forecasts on countries, market sectors and form factors to inform its commercialization and product strategy.?

Quantum Dice will undertake a market research study for QRNGs. Primary market research with industry input will be conducted over twelve months, to be then used to road map future markets and establish where and how the supply chains and scale up in quantum random number generation technology will occur. It is anticipated that this approach will guide Quantum Dice's routes to market and will map out how scale up and supply chains can be established. It is anticipated that this approach can be translated to other emerging quantum technologies from within the UK.

Quantum Dice will build a sophisticated market model based on a detailed understanding of the fundamental macro market drivers?using a technique called Scenario Planning?(Lindgren, 2017). The Scenario Planning process will allow an explicit macro view of the future and build a QRNG forecast model based on assumptions consistent with that view. The second part of the project is to build a market model based on volume forecasts for QRNGs across multiple countries, market sectors,?and form factors.